Medicine Shortages - AI powered digital solution

iEthico is developing an AI powered digital platform to mitigate the increasing problem of global drug shortages to ensure optimal sourcing and distribution of existing supplies in a timely and logistically efficient manner. The final product will not only ensure medicines supply in times of need but will ultimately address inequality in access to medicines and reduce carbon footprint of pharmaceutical distribution and waste by improved efficiency.